Rapid Point of Care detection of Bacterial Sepsis

This project will deliver a hand held prototype device for the diagnosis of sepsis within 3 minutes sampling. The assay detects changes before classical sepsis diagnosis and this has been shown in children and adults in settings that include the emergency room, post-surgery, oncology and intensive care settings. The project has already proven feasibility. It will now be coupled with a bespoke hand held device to deliver a test result from a 'pin-prick' of blood, allowing bed-side use from sample to result. The result will be either qualitative for diagnosis (Yes/No) or quantitative for repeated use in subsequent therapy monitoring. The product that will be developed will be the only true point-of-care device for the diagnosis and prognosis of bacterial sepsis on the market.